University of Nottingham and Siemens plc

To design, develop and implement an Energy Visualisation and Analytics platform which will holistically collect energy data to inform a central control algorithm powered by advanced machine learning to optimise the energy flows between buildings, in turn promoting the smart cities concept.